Building Resilient Robotic Harvesters for High Value Field Vegetables

This industrial research project will further develop the capabilities of an existing robotic vegetable harvesting concept in order to develop a prototype that can be used for commercial trials during the 2022 harvest season in the UK. There will be a special focus on the resilience of the machine in an in-field environment as well as cyber threats from external agents.

This project addresses both labour shortages in agriculture and the UK's move towards net-zero greenhouse emissions. This project is led by Muddy Machines Ltd, an agricultural robotics start-up and supported by leading UK asparagus experts at JGHC Limited and cybersecurity experts Warwick Manufacturing Group, University of Warwick.